Comparative normative approach on the international legitimisation strategies of Lusophone Africa's anti-colonial movements within the UN (1955-1975)

My proposed research intends to shed light on the different tactics and narratives used by Lusophone Africa's main national liberation movements in establishing a diplomatic offensive against Portuguese colonialism within the UN, and how this can change our perspective on late colonial politics. Drawing on social constructivist approaches and post-colonial theory.